Craze Foods T/ARebel Kitchen

Rebel Kitchen has received Innovation vouchers for it's snack range that it aim to bring out to continue it's cause to make the nutritious delicious and give consumers the support they need in their journey towards better health with tasty, affordable snacks